Innovative Low Carbon, High Fuel Efficiency Power Generation Technology

By using a clean-sheet approach and British engineering ingenuity, this project aims to achieve a breakthrough 20% reduction in the fuel costs and emissions of global diesel power generation at 1MW. 2PG technology will produce cleaner, greener power for everyone, saving £250M & 0.85MT CO2e / gigawattyear (GWY). The objective of this mid-stage project is to build & test a single cylinder 10kW (1/8th scale) prototype engine & verify efficiency through a correlated 1D simulation.